Controlling dormancy and sprouting in potato and onion

Technical abstract
This science-led project addresses a major commercial problem in potato and onion industries, namely loss of crop value and quality due to untimely postharvest sprouting from tubers and bulbs. Chemical controls are widely deployed but many of these may be withdrawn and others are not universally effective. Alternative routes to preventing sprouting are therefore urgently needed. Duration of meristem endodormancy and subsequent rate of sprout extension are key traits for which substantial genotypic variation exists, and some of this has been associated with QTLs in potato. However, the underlying genes are not yet defined, nor is the substantial influence of pre- and post-harvest environment fully understood.

We have therefore assembled a team with complementary expertise across genetics, molecular biology, physiology and storage of both species. We will take advantage of unique potato genetic resources, especially substantial mapping populations with diversity in dormancy, and the recent availability of a high quality genome sequence. Onion genomics are much less advanced, but we will access the latest resources and generate novel RNAseq data. This will allow innovative species and genotype comparisons

Our starting point is a working model of hormone signalling in regulation of dormancy and post-dormancy growth; this is based on our data for cytokinins, strigolactones, ethylene and ABA. We will advance and test this model by sampling extreme genotypes from both narrow genetic bases (individuals from mapping populations) and broader potato and onion diversity. By accurately defining duration of endodormancy and tracing transcript and hormone profiles in tuber and meristem tissues throughout crop development and post-harvest storage, we will extract the strongest variables that robustly correlate with, predict and/or regulate dormancy status. Close alignment with industry will enable translation and further testing of models under commercial conditions.

Potential impact
Who might benefit from this research?
This proposal has been developed in consultation with key UK industrial beneficiaries. Enhanced knowledge and tools relating to potato storage will benefit all industry sectors, reflected by the financial support of the Potato Council, who include this topic as a priority area in their R&D strategy. Direct beneficiaries include PepsiCo PLC, a global company with substantial activity in the UK processing potato market, and Albert Bartlett, UK's leading grower and packer of potatoes (25% market share of UK fresh & seed potato production) Collectively the levy board and industrial partners have committed significant funding to the project (10% cash).

Ultimately project outcomes will impact on sustainable food production. UK food self-sufficiency will result in reduced imports and costs to consumers. In the global economy, improved human nutrition anywhere will improve global security and thereby benefit the UK. Outcomes of this research will also impact on breeding in developing countries. For example the International Potato Centre (CIP) operates several breeding programmes for Asia and Africa, where crop storage facilities are limited. A unified model of dormancy control across crops included here will provide impetus for research on less studied staples (yam, sweet potato) vital for food security in some of world's poorest regions.

How might they benefit from this research?
Currently in the UK, storage waste for potatoes and onions is between 3-25%. Much of this waste is related to breaking of endormancy and premature sprouting. Chemical inhibitors of sprouting (e.g. chlorpropham (CIPC) and maleic hydrazide (MH)) are UK industry standards; however they are under severe threat of being withdrawn under EU regulation, since they are increasingly considered undesirable by consumers and regulators. Currently, of the 4.05 million tonnes of potatoes stored annually in the UK, 44% is treated with CIPC, so there is an urgent need to develop new storage strategies for potato and onion, less reliant on CIPC (please see letter of support from CIPC stewardship group). This new consortium will employ cutting-edge technologies to develop genetic, molecular, biochemical markers in potato and onion for evaluation of dormancy status in existing and emerging cultivars and to understand the impact of agronomic/storage practices on the development of dormancy.

For onion, our proposed research and assemblies will feed directly into the current international efforts on transcriptome analysis for onion and other alliums. With the assistance of Prof. Havey of the University of Wisconsin we will ensure that we integrate and make public onion transcriptome data.

Longer term, plant breeding is the route through which almost all genetic advances in crop production will benefit the wider community. The commercial arm of JHI, Mylnefield Research Services, runs potato breeding programmes for all major UK potato producers, enabling ready routes to translate research outcomes to industry.

Wide dissemination will ensure full benefit of project outcomes. Participation of the Potato Council in the consortium is pivotal through its links across the UK potato industry. The Potato Council will also provide feedback from industry on the project and the uptake of its outcomes. Similarly, established links between CU and the British Onion Producers Association will provide a route to interaction with the onion industry.

NRI-UoG works closely with international research organisations including CGIAR centres such as CIP, IITA and CIAT to support research on root crops in order to improve food security worldwide. It is therefore well placed to ensure that project outputs are fully exploited through breeding and technology development to improve storage and reduce losses for potato, onion and other root crops.